University of Brighton And Blond McIndoe Research Foundation

To develop business planning and marketing capabilities focused on attracting long-term unrestricted funding to support expanded research programmes and lever further funding through academic affiliations.